GeoLang Cyber Essentials

As a cyber security company developing a disruptive technology for the protection of high value and sensitive information it is imperative that GeoLang has the policies, processes, systems, tools and procedures in place to protect our internal IP, our development process and our client data. Cyber Essentials and Cyber Essentials+ in addition to IASME accreditations – implementing procedures such as data assurance, protective controls, external gateway and vulnerability checks to counteract the likelihood of external attack and insider threat - will be an additional 'badge of trust', assuring both our clients and investors that GeoLang, as the UK's Most Innovative Small Cyber Security Company 2015, can be trusted to develop best of breed Cyber Security solutions whilst adding significant protection to the company itself.